Non-Canonical Integral Transforms for Multistatic Synthetic Aperture Radar (SAR) and Video SAR (VSAR) for Target Motion

This PhD will generate and validate innovative algorithms for the formation of images of dynamic scenes from multistatic Synthetic Aperture Radar (SAR), i.e. VSAR. The PhD will be jointly funded by Dstl and an EPSRC iCASE Award. Dstl's Future Sensing Programme (FSP) seeks to drive game-changing and novel Science & Technology (S&T) within the radar field; it develops novel technologies and techniques that could deliver operational advantage and freedom of action in the future. One particular area of interest is the improvement of radar imagery. The majority of monostatic SAR image formation schemes utilise a line integral approach. However elliptical/ellipsoidal, circular and spherical integral transforms can be utilised to mathematically model bi-static/multi-static systems. This, coupled with iterative reconstruction and novel regularisation schemes, will tackle complex scattering phenomenology, resulting in fine resolution images and providing more information about the scene - such as about anisotropic scatterers. This PhD is required to consider SAR image formation of dynamic scenes. In mono- and bi-static SAR, objects moving at a constant speed in the azimuth direction will appear blurred due to the change in position between each radar pulse, while those moving in the radial direction will be focussed but appear displaced in azimuth. Accelerating and manoeuvring objects further add to the complexity. Both theoretical and practical numerical methods will be developed to understand how multi-static and other high-dimensional data can be used to resolve this otherwise ambiguous inverse